Global Incubator Programme – – Canada - Agritech

The Global Incubator Programme is an exchange programme for SMEs using
incubators as soft landing to break down the barriers and enable innovative
SMEs to more easily build collaborations and partnerships and explore the
potential of overseas markets